Gas Network Evolution Simulator (GNES)

GNES (Gas Network Evolution Simulator) uses Agent Based Modelling to simulate how people, policies, and infrastructure interact as the UK transitions away from natural gas. By reflecting real-world behaviours and decisions, it helps energy networks, policymakers, and communities explore fair, cost-effective pathways to decarbonisation. GNES reveals how transition choices impact different households and regions, ensuring no one is left behind. Developed by the Centre for Energy Equality with industry and public partners, GNES supports a whole-system approach to planning a just and resilient energy future that works for everyone, not just those able to move first.